Proof of Concept: Semiconductor based Doppler Radar Cloud Profiler (DRCP)

S&AO Limited was established to reinvent the market for atmospheric remote sensing by
developing existing concepts into world leading technology and solutions. The current
portfolio of designs includes a Radar Wind Profiler, a Lightning Detection Solution, and the
Doppler Radar Cloud Profiler, which is the subject of this Innovate UK Proof of Concept
submission. The sensor designs have been developed by Dr Dirk Klugmann, the founder of
S&AO, who is an internationally recognised expert in the field of atmospheric observations.
This project designs, builds and tests an initial bench prototype of the DRCP to carry out
feasibility studies and test the science and engineering of the concept. S&AO will also look to
protect its intellectual property with a patent.
If successful, the DRCP will provide for the first time cost-effective yet extensive access to a
valuable, high quality data set of unobscured height coverage of cloud observations as well as
water droplet sizes and velocities throughout layers of cloud, even in the presence of fog. Our
recently completed Innovate UK Proof of Market project confirmed the demand for this new
and ubiquitous data-set which will enable meteorological and climate scientists to both
enhance their existing atmospheric models and create new models.
The improved weather forecast accuracy that will result from the use of DRCP data will
provide significant operational benefits in key transportation markets. For airlines and airport
operators, more timely and accurate forecasts will provide an early warning of impending
icing and fog conditions allowing them to more efficiently manage and re-plan their services
to reduce the impact of delays and reduce the need for diversions and cancellations. In the
road transport sector, improved forecasts of icing conditions will better inform the decision to
deploy road gritters. In both cases there are clear financial savings and increased safety for the
vehicle operators and the travelling public.